hangalite

Hangalite has developed a new method for installing light fittings. This is a simple “turn and click” method which brings the advantage of simplicity and convenience to what is currently a cumbersome process.The solution consists of two parts. The first is a back box and socket which are installed in the ceiling. This is a one off installation. The second part is the Hangalite plug which is adapted to most pendent style light fittings. This can then be installed by a simple turn and click method.